Game analytics and player psychology: creating reliable models of player motivation

Motivation can be loosely defined as a process of the brain and the mind, capable of driving and deeply shaping human behaviour. Motivational processes are embedded in many everyday life situations, exerting their effects via a wide range of incentive mechanisms and objects. Understanding this process in a videogame context, however, requires a more holistic approach considering not just the incentive properties of the game but also the player personal characteristics.

My project aims to create reliable cross-games models of player motivation taking into account the contribution of natural inter individual variability. This will be accomplished linking in-game behavioural data and psychological models via a hybrid approach, where findings from small scale experimental studies (hypothesis-driven) will guide the realization of large scale (data-driven) applications for predicting players' characteristics, future behaviour and motivation evolution.

Being able to model player motivation and predict the trajectories of its evolution could possibly lead to personalized and dynamic engagement strategies able to adapt accordingly to the player characteristics and in-game behaviour. Achieving a similar goal would be of pivotal importance in industrial and gamification contexts.